Experimental investigation of non-equilibrium quantum systems by matter-wave interferometry

The main purpose of this project is to answer key questions about emergent non-equilibrium (NEQ) phenomena of
many-body quantum systems, in particular the many-body localised (MBL) phase. This will be achieved by designing
and constructing a new generation of cold-atom apparatus that produces 2D quantum gases in point-like disordered
potentials with near-arbitrary control of the imposed disorder. Recent theoretical and experimental
work has identified a novel localised state of interacting many-body systems at finite temperatures called the MBL.
The research interest in MBL arises because it can prevent thermalisation even in interacting many-body systems. With the
experimental method based on matter-wave interferometry that we have developed in recent years, we will observe
novel dynamical phenomena in 2D MBL systems.